Airless Micro-Penetrometers

This application is to request support as a co-investigator on the Mullard Space Sciences Laboratory's rolling grant application to develop airless micro-penetrometers to perform in-situ scientific investigations from widely spaced multi-point sites on airless solar system bodies. For full details see the lead application from MSSL, Joint Reference: F30220X.